CTV-Pulmonary Rehabilitation: a digital approach for delivering home-based exercise and education to improve lung health that overcomes healthcare delivery problems caused by Covid-19

Pulmonary Rehabilitation (PR) is a way to improve lung function in patients with lung diseases. Evidence shows that accessing PR improves people's ability to walk further, helps them feel less tired and breathless when carrying out day-to-day activities.

90% of patients who complete a PR programme have higher activity and exercise levels, and report an improved quality of life. PR has also been shown to support better self-management and reduction in exacerbations, reduction in numbers of acute and emergency admissions, and reductions in primary care appointments.

A PR course typically lasts six-to-eight weeks, with two sessions of around two hours each week, including aerobic exercise and resistance training and lifestyle support via education. Pre-Covid-19, PR courses were delivered in groups of 8-16 people and conducted in local hospitals, community halls, or leisure/health centres. PR courses were supported by a team of health care professionals including physiotherapists, nurses and occupational therapists.

The Covid-19 pandemic has caused cessation of PR courses in a group setting; there is now an unmet need to provide PR in a patient's own home, that is inclusive for all patients.

Spirit Digital has developed CliniTouch Vie (CTV), a secure, TRL-9, fully-proprietary CE-marked medical device software platform (accessible via mobile or tablet devices, or web browser) for remote patient monitoring. We will develop a new software module for CTV to deliver home-based pulmonary rehabilitation.

Our approach will:

* offer greater functionality than competitors.
* be safer than competitor virtual reality solutions for home-based PR.
* overcome Covid-19 stopping group PR exercise classes.